Intrinsically protected superconducting quantum circuits

As a promising candidate for quantum information processing, superconducting quantum circuits have made significant progress recently. However, it shares a common issue with other potential quantum information processing platforms: fault-tolerant quantum computation cannot be accomplished without complicated error correction procedures. One major factor responsible for generating quantum error is the decoherence of qubits. Recently, a new qubit design called the Magenium qubit with symmetry-protected states realisable through a chain of a few Josephson junctions was proposed. In theory, it is protected against both relaxation and dephasing. To push this work further and increase the feasibility of its experimental demonstration, this PhD will use analytical and numerical tools to explore the implementations of quantum gates on this newly proposed qubit design and extend this symmetry to larger systems that can improve the symmetry protection and tolerate a larger disorder in device parameters which is unavoidable during the fabrication. This research will be co-supervised by Dr Eran Ginossar from the University of Surrey and be conducted in collaboration with the Quantum Nanoelectronics Laboratory at Bar Ilan University, which is currently working on the experimental realisation of this qubit design.

Potential impact
The first and most important impact of our Centre will be through the cross-disciplinary technical training it provides for its students. Through this training, they will have not only skills to control and exploit quantum physics in new ways, but also the background in device engineering and information science to bring these ideas to implementation and to seek out new applications. Our commercial and governmental partners tell us how important these skills are in the growing number of people they are hiring in the field of quantum technologies. In the longer term we expect our graduates to be prominent in the development of new technologies and their application to communication, information processing, and measurement science in leading university and government laboratories as well as in commercial research and development. In the shorter term we expect them to be carrying out doctoral research of the highest international quality.

Second, impact will also flow from the students' approach to enterprise and technology transfer. From the outset they will be encouraged to think about the value of intellectual property, the opportunity it provides, and the fundraising needed to support research and development. As students with this mindset come to play a prominent part in university and commercial laboratories, their common background will help to break down the traditional barriers between these sectors and deliver the promise of quantum technologies for the benefit of the UK and world economies. Concrete actions to accelerate this impact will include entrepreneurship training and an annual CDT industry day.

Third, through the participation it nucleates in the training programme and in students' research, the Centre will bring together a community of partners from industry and government laboratories. In the short term this will facilitate new collaborations and networks involving the partners and the students; in the long term it will help to ensure that the supply of highly skilled people from the CDT reaches the parts of industry that need them most.

Finally, the CDT will have a strong impact on the quantum technologies training landscape in the UK. The Centre will organise training events and workshops open to all doctoral researchers to attend. We will also collaborate with CDTs in the quantum technologies and related research areas to coordinate our efforts and maximise our joint impact. Working in consort, these CDTs will form a vibrant national training network benefitting the entire UK doctoral research community.